Enhancing engine performance through Peltier charge cooling

We have developed an initial prototype to successfully demonstrate the concept, but now need an external expert to undertake a scientific characterization of the technology, assess the prototype and suggest design changes to improve the efficacy, including the specification of a programme of work for development of the technology.